Scheduling with Resource and Job Patterns

The project will bring together two streams of scheduling research which involve patterns of different types: resource patterns and job patterns. Resource patterns are typical for personnel scheduling problems and for project management; job patterns are usually studied within machine scheduling. In spite of the differences in the nature of two types of patterns and the differences in application areas for two types of problems, there are a number of complementary features in the underlying models which have not been explored in the past. Within this project, we intend to complete the in-depth analysis of the two models, perform the knowledge exchange between the two areas and develop a new methodological framework for solving problems with patterns. The study of the separate problems with resource patterns and those with job patterns will be concluded with the study of the combined problem with both types of patterns, which models new features of real-world applications not studied before.

Potential impact
The SRP and SJP models which we plan to study share important common features, but arise from different application areas. Historically, they were studied by two different research communities. If successful, our project will bring together the two research areas and address them in a systematic manner. Translating the results from one research area and making them applicable for the other area will enhance the solution toolkits for both problems and will stimulate the development of new methods for them. Furthermore, the project will make the first attempt to study the combined problem with resource patterns and job patterns which models new features of real-world problems not explored before.

Our research will lead to several research papers and one major review paper on the methodology of scheduling with patterns. Contrary to the existing survey papers on personnel scheduling in which problems are classified according to application areas (like hospitals, supermarkets, call centres, airports, police stations, etc.) we will classify problems with respect to the underlying patterns. Furthermore, our work on pathway scheduling and assembly job scheduling will cover application areas for which a theoretical background is still missing.